Project SCION?-?Silicon?Carbide?Inverter with?Optimised?Nano-modules

The UK Government has committed to decarbonising transport in the UK by 2050 through its Transport decarbonisation plan, which aligns with its Net Zero Strategy, which in turn sets out policies for decarbonising all sectors of the UK economy. Mass electrification of transport is vital to achieving this goal, however the UK's supply chain for key enabling power electronics is fragmented, with insufficient scale, resulting in key elements still being sourced internationally.

Project '**SCION** -- **S**ilicon **C**arbide **I**nverter with **O**ptimised **N**ano-modules', brings together a collaboration of UK based industrial innovators and technology developers via RAM Innovation, the Compound Semiconductor Applications Catapult (CSAC) and EMPEL Systems to develop a UK designed and sourced innovate power module. The consortium will also be supported by several major global power electronics and semiconductor manufacturers.

RAM Innovations are set to research and manufacture the paragon of power modules by embedding the SiC MOSFET's in a printed circuit board (PCB), with co-located control and capacitance, designed for production scale that is cost effective. SiC facilitates power conversion at much higher efficiency levels compared with current devices, enabling reduced device size with reduced energy and cooling requirements. However, this performance potential needs limiting when using conventional packaging to prevent electromagnetic and thermal problems, resulting in an under-utilisation of SiC capability. **SCION**'s embedded packaging design for a fully optimised Nano power module will allow the SiC MOSFET to perform at full potential, resulting in a higher volumetric power density, increased efficiency, and reliability not seen in the automotive market today.

EMPEL Systems will be the project leaders and, in partnership with the Shield Group, are developing a series of novel, highly integrated eMotors and inverters. As part of this work, a new variant under consideration includes an electrically excited synchronous machine (EESM) configuration enabled by the advanced control and modular architecture of the SCION platform. EMPEL will serve as the main route to medium volume production for the new power module in the 2028 timeframe, with support from multiple well-regarded OEMs, Tier 1s, and the APC too.

The modularity of the Optimised Nano-module (ON), supports the planned exploitation of **SCION** technology into many other markets for EMPEL Systems and other similar companies too: Lower/Niche vehicles; off-highway; light aircraft; marine and grid storage for products such as chargers, DC/DC converters, and inverters. Project **SCION** will then create, test and qualify advanced samples, to industry quality requirements ready for exploitation.